Virtual Graduate Shows

The Virtual Graduate Show (VGS) is an online showcase for graduates from design courses throughout the UK to display their work and final year projects. It replaces the normal physical 'End of Year Show' (EoYS) staged at universities during May and June which cannot take place due to the restrictions in place because of the Coronavirus pandemic.

Instead of visiting actual universities, members of the public and potential employers of design graduates will be able to 'wander', via search facilities through the online virtual shows and view the detailed work of final year students.

Those graduating from courses will be able to take advantage of the showcase displaying work across all design disciplines including but not limited to: fashion, graphics, interiors, jewellery, products, textiles, UX & UI, automotive, etc and their various subsectors.

Visitors to VGS will firstly be asked to accept the terms and conditions of the show including the Intellectual Property Rights of work showcased and GDPR. They will then be presented with a list of exhibiting courses and can use an interactive search engine to find a particular course, design discipline or location and use a keyword search.

Once entering that particular course the visitor will then see a gallery displaying photographs of the graduates together with their names. On selecting a particular graduate the visitor will then be presented with the graduates details and a text explaining their major project. Further images will allow the visitor to open sketch books, view models, watch videos and read documents relating to the final year project.

An interactive contact form will allow visitors to communicate and ask any questions of the graduates.

VGS will be promoted to all UK design courses by the Chartered Society of Designers, the professional body for designers in all disciplines, who will provide those graduates showcasing their work with guidance as to how to make the most of this employment opportunity.

Data collected as a result of the VGS project in the form of statistics will be made publicly available subject to GDPR and Data Protection.

Extension for Impact funding will add to the architecture of the website to allow international academic institutions to register course and graduate details. A subscription payment and management system will be developed allowing institutions or courses to subscribe for annual or multi annual access.